Microstructure, Properties and Formation of Mixed-Metal Zeolitic Imidazolate Frameworks

Mixed-component metal-organic frameworks are of great interest owing to their high porosity and modular, tuneable structure. These properties lead to potential applications in gas storage, chemical separations and sensing relevant to several UN Sustainable Development Goals. Current challenges in the field include characterising and controlling the spatial distribution of different components that affect characteristics important to the materials' properties, such as pore size, surface area and chemistry. This project investigates the synthetic control, formation mechanisms, structure and properties of a model mixed-component metal-organic framework, namely Zn/Cd-ZIF-8. It aims to understand the relationships between synthetic conditions, chemical structure - including the precise distribution of Zn and Cd within the material - and materials properties using systematic studies, state-of-the-art characterisation techniques and in-situ synchrotron X-ray scattering experiments.